Radio and X-ray studies of radio-loud active galaxies

Powerful radio-loud active galaxies have an important role in controlling star formation throughout cosmic time, but the details of how they evolve and transfer energy to their surroundings are still poorly understood. The PhD project involves the use of radio telescopes such as the JVLA and LOFAR and X-ray telescopes such as Chandra to understand the dynamics of radio galaxies.